Beeswax

My idea is to create a calculator system which shows the best national locations for scarce beehives and colonies, optimizing and maximizing pollination, crop yields and biodiversity.We need help with the mathematical model to drive this system.